Aston University and Metal Assemblies Limited KTP 24_25 R3

To transform manufacturing processes with a focus on energy efficiency and carbon content transparency. Utilising advanced data collection, analytics and visualisation techniques MAL will become a leading carbon-conscious automotive supplier, driving growth and supporting customers to make sustainable choices.